University of Brighton and Class of their own limited

To develop and embed strategic business growth expertise, including evaluation and development of new services and geographical expansion via an innovative franchise model.